Sonocent: Glean Stream

Sonocent's "Glean" is a note-taking platform for capturing, organising and utilising information from conversations and presentations.

Glean is an evolution of Audio Notetaker, our innovative software that turns audio into visual blocks. Glean addresses the core challenge of note taking; trying to engage in the moment while capturing the valuable parts. It provides distraction-free note taking, helping users create more valuable notes by breaking up the process. It also integrates the notes with multimedia, including relevant supporting material. Most importantly, we have taken our learnings from academic research and Audio Notetaker user feedback and designed Glean from the ground up to be accessible and enjoyable to use.

Glean is currently used almost exclusively by students with disabilities who receive additional learning support. This project will address core barriers to widening its application to all learners as well as aim to provide more functionality for teachers themselves in order to fully integrate Glean into the classroom.